Power Gems - High Efficiency Carbide Power Supply

This research project aims to demonstrate a proof of concept of a radical new approach to the
design of power supplies used in driving very high output DC discharge lamps (> 1kW). DC
lamps have a very short arc length compared to their AC equivalents and therefore behave
more as an ideal point source of light. This makes them very suited to projection systems
where tight focussing of the light beam is required. As a result they are in high demand for
the latest digital cinema projection equipment.
Power Gems has devised a novel design which, initial calculations show, should result in a
saving of at least 40% in both weight and volume over conventional solutions and also
provides a theoretical 30% increase in energy efficiency. The design is very demanding of
high power switch devices and it is only the recent release of components based on Silicon
Carbide technology that has enabled the company to consider a practical implementation.
Whilst the design makes particular demands of the MOSFET devices it would require
magnetic components that are a fraction of the size and cost of current solutions. Since
common applications for high power lighting are either high on gantries or in location filming
the resulting quantum leap in portability will be a significant commercial advantage.
Powering DC discharge lamps is a very specialist area. Any supply must be capable of
typically providing and controlling, a 160 Amp drive current coupled with a 40,000 Volt
“ignition” pulse to strike the discharge. Unfortunately, as well as offering unique
characteristics, Silicon Carbide also has some serious design drawbacks and this represents a
technically very challenging project.
The deliverable from this project will be a 4kW laboratory based device that will demonstrate
the desired savings in magnetic component and heat sink size and weight, together with an
extensive EMC analysis to confirm the potential for development into a viable commercial
product.